Surface Engineering of Additive Manufactured Components (SEAM)

A rough surface finish, characteristic of components produced through metal Additive Manufacturing (AM), is currently limiting the widespread adoption of this technology across a range of industries, particularly Aerospace, Automotive and Medical. The exciting potential of AM (complexity is free, no economies of scale, customisation, sustainability) remains unrealised due to the difficulty of appropriately finishing rough components of any geometry/complexity. The Surface Engineering of Additive Manufactured Components (SEAM) Feasibility Study will address the rough finish of parts manufactured through AM by undertaking a detailed investigation to assess the viability of an innovative, patent-pending, plasma-based finishing technology.